Construction Process Innovations

Innovation through monitoring, understanding, reducing and reporting on our CO2 emissions as part of our Sustainability and Corporate Social Responsibility commitments